University College London and Allford Hall Monaghan Morris Limited

To develop a Model for Net-Zero Carbon design in high-density mixed-use developments and a corresponding Net-Zero Carbon Decision Support Tool. To embed this capability and ensure the environmental sustainability of buildings of the future